Skiptrac - Intelligent Waste Management Solution

SkipTrac is an intelligent 'end to end' waste management solution allowing local authorities to manage skip permits processing as an 'opt-in' cloud platform, efficiently integrating into an on-street enforcement regime via parking Civil Enforcement Officers (CEO). This shared service creates back-office efficiency savings for councils and skip operators alike, using one portal to manage, book and process the releant permits. SkipTrac will allow a more effective manage- ment of the highway and effective removal of illegally or incorrectly placed or non-permitted skips from the highway which create safety issues for other road users and environmental issues from the activities of illegal operators. The SkipTrac booking platform also allows the creation of variable tariffs ensuring maximum value is recovered from the kerbspace eg in high use traffic / loading / delivery areas and creates an improved revenue stream from a dynamic and flexible pricing structure and integrated, real-time enforcement provision. The integration of skip RFID tags and use of telematics by approved skip operators will ensure full visibility and transparency of waste movements across a city from kerbside to landfill, ensuring that the correct landfill tax rates are applied and guarding against fly-tipping by unscrupulous operators.